Creative Doodle Book: Developing Inclusive Community Arts Engagement during Physical Distancing

The disruption caused by Covid19 has forced community arts companies to drastically adapt their
activities. This has been particularly impactful on organisations working with marginalised or
vulnerable people, many without the social or economic capital to access digital arts activities.
During 'normal' times, the arts have a vital role in supporting resilience through providing
opportunities for positive creative expression. During the Covid19 crisis, it is even more vital to
find ways for everyone to express their creativity in community contexts.

This project will adapt and extend the 'Creative Doodle Book', a hands-on resource developed by
the project PI and Mind the Gap Theatre Company (MTG) in 2019. Through a series of playful tasks
and activities, the Doodle Book facilitates creative reflection designed to support personal agency.
During May 2020, MTG successfully piloted the at-a-distance delivery of the Doodle Book during
lockdown with their network of learning-disabled artists.

Building on these positive early indicators, this project will work with MTG, and access champions
Totally Inclusive People, to develop the Doodle Book as a model of inclusive physically distanced
practice. In a blended approach, this will be accompanied by adaptive support and accessible
resources to reach individuals otherwise excluded from digital arts activities. We will work in
collaboration with twenty community arts groups, and adopt a train-the-trainer approach to
provide a structure that can be expanded at scale. The project will also provide evidence of the
role of creativity in wellbeing and personal agency in times of extreme uncertainty.